Engineering biological pathways to novel anti-fungal agents

There is an urgent need for new anti-fungal agents to combat antimicrobial resistance (AMR) and to treat neglected diseases. In this project we aim to use genome mining to discover new pathways to polyene antifungal which can be used to treat fungal and parasitic diseases, particularly those that are problematic in the developing world. We will then use state-of-the-art synthetic biology technologies, including CRISPR-Cas9 gene editing and directed evolution, to create new enzymes and pathways to optimised polyene anti-fungals with improved efficacy, solubility, and reduced toxicity. Following compound isolation and characterisation, we will test the compounds for anti-fungal activity and toxicity. Insights from biological testing, will be used to establish a structure-activity relationship (SAR) which can guide further engineering of improved polyene antifungals.